LIVE Viewings

There are a number of potentially suitable software programmes that could be used to build this unique service. To date we’ve approached three software companies only to be given quite contrasting solutions and specifications. Although all the options would appear to work, we’re concerned that without the right type of guidance, we’re in danger of commissioning the wrong solution. We believe an external specialist could appraise the options and then project manage the build.